Understanding the local and regional impacts of immigration on local educational and labour market trajectories

This project offers an outstanding opportunity to address some of these important gaps in the UK evidence base using cutting-edge methods and data. Working in partnership with the Managed Migration Research (MMR) team at the Home Office, the PhD student will utilise the exceptional Longitudinal Education Outcomes (LEO) dataset to follow the life trajectories of several million individuals in England and Wales. The large sample sizes and fine-grained spatial resolution afforded by LEO will facilitate investigation of the local impacts of migrant inflows into the locality over the preceding decade on individual-level outcomes of residents, and provide new insights into how the impacts of immigration vary geographically in the UK.